An Airway-On-Chip model to investigate age-dependent epithelial-derived immunity following respiratory infection in humans

An Airway-On-Chip model to investigate age-dependent epithelial-derived immunity following respiratory infection in humans